The University of Newcastle Upon Tyne and Brill Power Limited KTP 22_23 R3

To develop and commercialise a battery management system product for grid-scale energy storage, which will enable entry to new markets.